Pressure-to-Posture Inference Technology

Growing needs for consumer behaviour understanding and performance tracking are presenting a wide range of novel product opportunities. The ability to measure forces and pressure, track user activities, and recognise human poses and movement patterns without cumbersome setups is seen as the key to unlocking use cases such as gaming locomotion, in-home fitness tracking, and medical monitoring.

Project 'Pressure-to-Posture Inference Technology' (PPIT) proposes a disruptive solution capable of delivering real-time human posture and activity tracking using a large-sized pressure-mapping mat for in-home fitness use cases.

In this Project, TG0 collaborates with Kingston University's Human Body Motion Group (KU) to apply its patented polymer-based sensor technology to a new product, putting KU's state-of-the-art motion capture and positional analysis research to commercial applications.

The Project leverages the partners' understanding and track-record in fitness, gaming and automotive markets to fill a critical gap between the fitness hardware sensor supply chain and the existing brands' software ecosystems. The project outcome will introduce a completely new range of physical and digital products into the booming global indoor fitness market.